Cranfield University and Lark Energy Limited

To design and implement a monitoring procedure for a new renewable energy R&D project to market and to investigate further applications of the technology.